Semiconductor Impact Calculator ‘RESiLABLE’ to deeply decarbonise and increase supply-chain resilience of UK semiconductor manufacturing.

Geopolitical conversations around semiconductors impact all industries that use them, from telecommunications, consumer/home electronics, automotive to aerospace sectors. Semiconductors also underpin virtually all technologies needed to achieve Net Zero. With rising geopolitical tension threatening supply, territories like the US and EU, alongside the UK, need to: re-draw supply-chain geographies to increase resilience; and ensure production of semiconductors (whose production methods can consume vast amounts of energy/water and emit significant pollutants) does not undo climate targets.

Recreating new geographies of supply is difficult to achieve solely on price, thus differentiation on 'sustainability' (environmental + social + price) credentials could be key to changing global material/component flows. If UK companies and their bi-lateral partners can outperform global competitors on sustainability metrics (particularly in compound and advanced semiconductor production), this could help cement sector foothold and help UK companies continue to serve lucrative domestic and overseas markets.

Yet there is currently a **market absence of software targeted at the semiconductor sector that helps quantify and optimise supply-chains on metrics other than price**, ensuring trade-off impacts of new production methods or material flows achieve impact reduction. Market pull for software capable of this emerges from downstream semiconductor buyers (e.g. Solar PV or Electric Vehicle sectors) who increasingly need to report on carbon, environmental and social impacts to demonstrate compliance to self-imposed climate pledges, or demonstrate compliance to regulations if they are to continue trading in/with large economies and with large partners.

Yet the only method to determine impact is using Life Cycle Sustainability Assessment (LCSA) consultants, who are often hindered by lack of data at the process and upstream mining/refining level. Bespoke studies are expensive and not joined up.

Minviro, an industry-leading SME in LCSA software solutions across vast critical material supply-chains (mine-to-factory-gate), brings semiconductor experts from industry and research (Swansea University's Centre for Integrative Semiconductor Materials), to develop a **Semiconductor Impact Calculator 'RESiLABLE'** to **deeply-decarbonise and increase supply-chain resilience of UK semiconductor manufacturing**. The project will build and road test the Alpha software with industry experts.

RESiLABLE will support industry for the first time, to conduct broad impact quantification on complex semiconductor fabrication facilities and post-fab industries (OEMs/Tier-1/Tier-2 suppliers) to optimise flows through UK/global economies. In turn helping to underpin the **UK Government's National Semiconductor Strategy**, ensuring this sector gains a competitive edge in continuing to serve large economies and diversifying upstream supply-chains for better resilience.